Testing new genomic methods to accelerate genetic gain in UK winter wheat

Theme: Agriculture and Food Security

The project will focus on wheat, Europe's main crop, and the testing of new genomic methods to accelerate genetic gain. Realising the investment of the public and private sector in the generation of next-generation tools is essential to deliver improved wheat varieties to farmer's fields. The project will use a suite of complementary resources to test emerging quantitative genetic approaches, such as genomic selection, in elite wheat populations. The approaches proposed range from field phenotyping, including the employment of ground- and aerial-based sensor technology to bioinformatics and the development of flexible genetic markers for use in breeding. The partnership with RAGT Seeds Ltd is integral to delivering new knowledge directly to breeding. As part of the iCASE studentship the successful applicant will have the opportunity to interact with an interdisciplinary team at RAGT Seeds Ltd including plant breeders, molecular geneticists and statisticians.